SolOLED: TADF Dendrimers for Highly Efficient Solution-Processed OLEDs

Organic light-emitting diodes (OLEDs) have steadily become the dominant display technology in electronic products such as mobile phones and TVs. There are, however, some structural weaknesses in these vacuum-deposited devices. These include the incorporation of scarce metals within the emitters of the device and reliance on energy-intensive and costly vacuum deposition technology. Thus, solutions are required to make these devices more sustainable, both in terms of the choice of material and the manufacture of the devices.

An emerging alternative, solution-processing OLEDs, provides a route to cost-effective and simplified manufacture of these devices. Despite being cheaper, the current best solution-processed OLEDs still underperform their vacuum-deposited counterparts and still rely on scarce noble metal-based phosphors for red and green pixels and fluorescent materials for blue. This Fellowship will address the principal remaining materials challenge, which is the development of high-efficiency and stable blue solution-processable emitters for solution-processed OLEDs. Building on my group's core expertise in optoelectronic materials design and recent published and patented advances in an exciting class of emitter, thermally activated delayed fluorescence dendrimers, we will unleash their full potential to deliver high-performance blue emitters through a combination of innovative materials designs that address the colour point, efficiency and stability of the device. Key outcomes will also include a shift from traditional manual methods to a groundbreaking Automated Film Preparation Platform (AFPP) integrated with machine learning (ML) to enable rapid materials development and optimization, an innovative approach in SP-OLEDs. Aligned with EPSRC the priority areas "Photonic Materials" and "Manufacturing for the Future", the IP developed within the Fellowship is envisioned to be commercialized via a spin-out company SolOLED, with a mandate to deliver high-performance emitters for the emerging solution-processed OLED market.